SmartTicket

OXGEOS will use the innovation voucher to design the base software we require for native versions of our current hybrid prototype. This will allow us to partner with UK organisations to give them a smart ticketing / vouchers system which they might use for events, fundraising or providing directions to their latest offers.